Exploring the role of RuBisCo binding domains in algal carbon fixation

Rubisco is one of the most important proteins on the planet, catalysing the first step in the conversion of carbon dioxide fixation in plants and algae. Understanding the biochemistry of Rubisco is essential if we are to harness this enzyme in the fight against climate change and food shortage. In this highly interdisciplinary project, we will therefore exploit our expertise in synthetic chemistry and chemical biology to gain unprecedented understanding of a currently poorly understood aspect of Rubisco biochemistry - the role of physicochemically conserved, yet disordered binding domains in controlling Rubisco assembly.